Flood Resilient Bridge Modelling and Design

Transport systems are responsible for moving people and goods, delivering services and ensuring connection within and among urban areas. Flood events are the most frequent cause of damage to infrastructure compared to any other natural hazard. Bridges located over waterways are particularly prone to failure during flood events and constitute one of the current research priorities. Many of the strategic bridges are not designed to cope with the current increasing pressures of a changing climate, and their frequency of use has outstripped their design specification.

This project tackles the challenge of improving bridge resilience to floods by investigating how hydrodynamic forces damage bridges and disrupt their functionality. The research draws on risk-based principles to re-think infrastructure and to support the near future of our cities through resilient measures against flooding events (e.g. retrofitting). The project will be tailored to the candidate's interest, and may also include aspects of: smart bridges, sensoring and monitoring, network analysis, climate change. Results will be accessible to local stakeholders, providing a series of risk-based information to inform decision-making. The candidate will be expected to conduct work with industrial and academic partners and should have excellent interpersonal skills.